University College London and XYZ Reality Limited

To develop an in-house Construction Intelligence Team to drive forward Augmented Reality adoption in the built environment using HoloSite technology.